Thermal Performance & Low Temperature Degradation of Li-ion Batteries

Determine the thermal performance of cylindrical cells through a new thermal metric called the Cell Cooling Coefficient (CCC) and explore whether cell ageing mechanisms can affect and alter a cells CCC